Development of adenovirus type 11 (Ad11) as a platform for immuno-oncology applications.

Key research question: To define the biology of Ad11 and refine genome and capsid to maximise the potential of Ad11 for translational applications.

Objectives:
The student will study the basic virology of Ad11, including structure (with input from Prof Chris Pudney, Bath, and Prof David Bhella, Scottish Macromolecular Imaging Centre), means of cell entry, and the transcriptomics of Ad11 infected cells (with Prof David Matthews, Bristol). They will build on our initial work, capturing an Ad11 genome encoding GFP in a manipulatable BAC based vector, and use this as the basis for genetic modification to develop platforms for oncology and vaccinology applications. Briefly, the main objectives will include:
1. Develop a compatible 293-Ad11E1 cell line using 293 fflp in cells (available in house) for development of Ad11 based replication deficient vaccine platforms.
2. Using recombineering, delete early genes critical to Ad11 replication to produce Ad11 based viral vectors expressing reporter genes.
3. Using nanopore, compare the transcriptome of permissive cells to Ad11 infection (vector and wild type Ad11 infection)
4. Use viral vectors (Ad11.GFP) to assess to assess the immunological responses (antibody and T cell responses) to transgene in mouse model systems available in house (optimised and overseen by Dr Carly Bliss).
5. Generate and purify recombinant Ad11 fiber knob proteins, and mutants version predicted to be ablated for known receptor interactions (with Desmoglein-2 and CD46), and study their binding to model cell lines.
6. Incorporate peptides targeting receptors on interest on tumour cells (with a specific focus on the A20 peptide which binds avB6 integrin) and insert this into permissive regions of the Ad11 fiber knob protein and test the ability of the recombinant knob protein to bind the alternatively targeted receptor.
7. Engineer the promising knob protein constructs binding avB6 integrin into Ad11 and assess the ability to target avB6 integrin expressing tumour cell lines (comparing efficacy to Ad5 and Ad10 based constructs available in house).
8. Assess the ability of lead viral agents to circumvent anti-Ad immunity by screening activity in the presence of plasma obtained from Welsh Blood Service (available in house).